The Role of Impurities and Odorants on the Fatigue and Fracture Behaviour of Modern Pipeline Steels in Hydrogen Service - Modelling and Experimental

The blending of hydrogen into existing natural gas networks is regarded as a transition pathway towards a hydrogen economy. However, the phenomenon of hydrogen embrittlement (HE) is a substantial challenge to the integrity of these infrastructures. Impurities and odorants in natural gas may exacerbate or alleviate HE effects. This research seeks to delve into the influence of impurities and odorants in natural gas mixed with hydrogen on HE, employing experimental methodologies, correlative microscopy, and computational modelling.